A Metalinguistic Theory of Metafictional Discourse

Philosophers broadly agree that we at least appear capable of making statements concerning fictional characters which are straightforwardly true,
rather than merely fictionally true. Such statements are usually described as "critical", "external", or "metafictional". For example:
(1) Holmes is a character in A Study in Scarlet.
(2) Holmes is a cultural icon.
(3) Holmes is a model for many other fictional detectives.
Philosophers disagree, however, over the truth-conditions for such claims